Monocoque Architecture -- Lightweight and Low Embedded Energy (M-LightEn)

**M-LightEn** (Monocoque Architecture -- Lightweight and Low Embedded Energy) is an industrial research project between the Gordon Murray Group, Constellium UK, Brunel University and Carbon ThreeSixty for the development and 'productionisation' of a ultra-lightweight low CO2 footprint monocoque architecture for future vehicles. It develops new lightweight circular materials, new manufacturing processes with reduced energy and minimum waste, and new collaborative digital optimisation tools that focus as much on CO2 as on the performance/weight ratio. It provides the building blocks for a generation of significantly more sustainable vehicles while increasing UK economic activity and highly skilled employment.